Improving natural capital asset monitoring through 5G enabled multi-sensor integration

JET Engineering System Solutions (JET) delivers high-value and cost effective resilient 5G communications and data transmission technology. We are developing an end-to-end system to increase communication and observation capabilities at sea, directly tailored to the renewable energy, safety, security, sustainability/carbon and conservation sectors. JET has developed a uniquely game-changing off-grid, marinised 5G system, hosted on our floating buoy platforms and fitted with our own 5G user equipment, enabling pop-up meshed network capabilities. Our platforms come in different sizes depending on the sea state, and have high-level compatibility with environmental and biodiversity requirements across all domains: above the water, at the surface, and below the water.

This project specifically focuses on the development and integration of increased sensor packages into our existing systems. JET will first outline required data capture within natural capital assets (e.g., key species, biodiversity, environmental change), which monitors the status and highlights potential risks. Once established, the project will outline the detailed sensor packages required to capture the information, before selecting specific sensors to ruggedise, integrate and trial. The project will conduct laboratory testing of integrated sensors, as well as developing and training key AI algorithms to analyse data and categorise biodiversity when deployed at sea.

This project delivers a solution which improves the spatiotemporal density, quality and cost of sensing data acquisition, integrating a range of tailored sensor-packs onto our floating meshed network. Beyond this, the network has an established commercial potential and JET will utilise existing strategic partners and commercial contracts to ensure the exploitation of the key technologies developed. JET has a range of expertise, especially within marine and coastal science arena, which will ensure the project is successful through background knowledge and requirements, beyond the current state-of-art applications.